TREMOR: Mechanisms and consequences of increasing TREe MORtality in Amazonian rainforests

Mortality rates of trees in Amazonian rainforests have been increasing for at least 20 years. Yet, there have been no real attempts to understand the mechanistic basis of this result. TREMOR will use a combination of forest inventory data analysis and process-based modelling to investigate several hypotheses that could explain the increases in mortality. These hypotheses include (i) increasing wind disturbance, (ii) increasing drought frequency, (iii) increasing liana abundance, (iv) increased competition and (v) faster senescence. Finally, we hope to scale-up the impacts of increasing tree mortality on Amazon-wide carbon storage by using a dynamic global vegetation model.

Potential impact
We expect our work to have impact locally and more widely.

Local Impacts

1. Strengthening of local institutions.

We believe that it is important for local institutions and communities to be fully engaged with the work we do. Our measurement sites will be spread across different parts of South America. The project will create direct opportunities to strengthen local research institutions. The field data generated by the project has the potential to generate several spin-off MSc and PhD projects that local students could undertake and we will seek to actively develop these possibilities.

2. Policymakers in South American countries.

Our team already has strong links with policymakers in South America. We seek to develop this further by holding one-day workshops with community leaders, conservation leaders, members of local government and other stakeholders to discuss our work.

Wider impacts

3. The general UK (and wider) public. The work done by members of our team has generated plenty of media interest in recent years. We are firmly committed to disseminating the results obtained by this Project to the wider public, as we have done with our previous research. To improve our ability to communicate our research to the general public, the PI will attend media training course at the Royal Society. The ForestPlots.net and RAINFOR websites currently provide a portal of engagement with the wider public, both in Latin America and the UK. The interface of both websites is already trilingual (English, Spanish, Portuguese) and we have trilingual social media (Facebook, Twitter). In TREMOR, we aim to enhance our public & policy engagement by developing interactivity. More specifically, we aim to develop a new graphical interface to demonstrate results in maps and allow users to interactively create visualisations of (a) tree mortality trends and (b) key modelling results showing projected future trends, their sensitivity to climate-change, and consequences for carbon storage.

4. . Research-based teaching

We are firm believers in communicating the excitement of our research to university and high school students in the UK. The University of Leeds already has a culture of research-based teaching and the work proposed in this project will be incorporated in appropriate lecture material for Level-2 and Level-3 courses on Ecosystem Processes and Amazonian rainforests, respectively. University Open Days regularly feature the work of our team and we will prepare and Open Day 'taster' sessions on the topic of increasing tree mortality in Amazonian rainforests. The Geography Department at the University of Leeds also has a regular outreach programme to local schools and teachers. Recent examples of this include a visit to Notre Dame High School, located close to the University of Leeds campus as part of a careers event for final year students and a presentation made to a group of local school teachers on advances in geography. We hope to make the most of these existing opportunities to communicate our science to high school students and teachers and allow them to ask us questions on our work. This outreach will be done at no extra cost to NERC.